The Aftermath of the 8.2k Climatic Event in Southeast Anatolia: A Study of Anthracological Remains from the Late Neolithic Site of Domuztepe.

They key aim of my project is to explore the environmental consequences of, and societal and economic responses to, the 8.2 thousand years BP (Before Present) climatic event, a period of rapid decrease in global temperatures and rainfall that lasted ~300 years and marked the transition from the early to middle Holocene in southeast Anatolia. Across Southwest Asia, this cold and arid episode affected in varying degrees the earliest known farming communities in the Old World resulting in complex, and often contested, patterns of socioeconomic change [2-3]. The focus of my research is the large late Neolithic site of Domuztepe located in the Narli plain of southeast Turkey, that was occupied ~6400-5450 cal BC during a key period of societal change: after the development of the first agropastoral economies and before the emergence of the earliest cities in the region.